Particle based superhydrophobic surfaces: Lab models-to-field sample behaviour

Extreme water-repellence is found when the effects of hydrophobic surface chemistry are amplified by topography. The self-cleaning Lotus leaf is structured so that water droplets bead up and roll-off taking dust and pathogens with them, whilst the Water Strider covers its legs with oriented needle-shaped microsetae with elaborate nanogrooves so that it can walk on water. Materials' Scientists find inspiration from this living world of plants and insects, but less well-known is that the natural environment also contains an inanimate system that can become completely water-repellent. Soil can exhibit extreme water-repellence following the release of hydrophobic compounds from a range of plants, or following fires, oil spills or irrigation with grey water. Soil particles thus become coated with hydrophobic compounds and behave as a hydrophobic material with a super water-repellent surface. Surfaces composed of these particles can rearrange and restructure under the action of surface tension to a degree not observed with the superhydrophobic surfaces of plants and insects. In this project, we will experimentally investigate model systems of hydrophobic granular materials and their naturally occurring analogues. Our focus will be on the conditions under which a material transforms from a wettable and porous material into one that is super water-repellent. We will study how evaporating droplets reshape the surface and how a rolling droplet transports hydrophobic particles. Our project will create model reconfigurable superhydrophobic surfaces and investigate their natural occurrence and so provide design principles for new materials and a better understanding of the natural environment.